The Effect of Shock on Hydrous Phases – Reinterpreting Planetary Water contents

Meteorites and returned samples (e.g., from asteroids, the Moon, Mars and other differentiated bodies) have been extensively analysed to determine the source and abundance of water delivered to the early inner Solar System. These studies are largely based on hydrogen abundance and D/H ratio measurements of the mineral apatite [Ca5(PO4)3(F, Cl, OH)] and/or glass melt inclusions in these rocks. However, extraterrestrial samples have all experienced some degree of hypervelocity impact processing, potentially effecting change on their hydrogen inventory. It is therefore vital to understand how hydrogen is affected by impact processes in order to avoid misinterpretations of the origin and distribution of volatile elements in the Solar System.
The aim of this research is to determine how impact processes affect hydrogen inventories (abundance and D/H ratios) within apatite and glass on airless planetary bodies and under martian atmospheric conditions. This aim will be achieved by:
Objective 1: Simulating impact shock pressures on terrestrial apatite and basaltic glass standards with varying known water contents, using the University of Kent Light Gas Gun (LGG). One set of experiments will be performed under vacuum to simulate the environment on airless bodies, and one set will be performed under a simulated D-enriched martian atmosphere.
Objective 2: Determining the precise shock stage (S1-6, and GPa equivalent) produced in the most shocked and less shocked parts of each experimental standard, via electron backscatter diffraction (EBSD) and transmission electron microscope (TEM) analyses.
Objective 3: Identify how/if hydrogen abundance and D/H ratio has changed within the most shocked and less shocked parts of each experimental standard, using stepwise pyrolysis mass-spectrometry at the Scottish Universities Environmental Research Centre (SUERC).
Objective 4: Collate the above results to determine the extent of potential change in hydrogen abundance and D/H ratio for a given shock stage in both apatite and glass on airless bodies and under martian atmospheric conditions.
Knowing how, when and from where volatiles were delivered is fundamental to our understanding of rocky planet formation, evolution and habitability, both within and beyond our Solar System. This research will lead to a better understanding of hydrogen mobility during impact shock, and thus will provide a substantial advancement in our knowledge of water retention on rocky bodies throughout solar system(s) formation and evolution.